Modelling regional variations in diet in the UK

Sub-optimal diet accounts for c 10.8% of the UK burden of premature mortality (Newton et al 2014). Much current research on diet in the UK focusses on individual determinants of dietary choice (Black et al 2012, 2014), on geographical access to positive (healthy) food choices (Cummins 2014), and on the promotion of healthy diets via policy instruments such as 5-a-day and exhortations to reduce salt and sugar intake (McGill et al 2015). Rather less attention has focussed on how diet varies geographically beyond generally negative assessments of the 'Scottish diet' (Masson and Barton 2016). This PhD will use routine secondary data - the National Diet and Nutrition Surveys and the National Food Survey - to explore whether 'regional diets' are also evident within England, assess the extent to which these diets have changed over time taking simultaneous account of individual and contextual social determinants of dietary behaviour, and microsimulate small area estimates that 'localise' variations in diet.